Swing Dash: Creation of new community livestreaming platform

Swing Dash is a rapidly growing Nottingham-based company that allows musicians easy access to studio space to create and live-stream their music to platforms such as Mixcloud. While competitors such as Pirate provide studio space, Swing Dash's service is innovative in that it provides both the space and the ability to broadcast, allowing artists to develop an audience and promote both local and global music communities. This service particularly benefits disadvantaged musicians who currently struggle to get a foothold in the industry.

This service has proved extremely popular in the music community, attracting a customer base of over 600 in only two years.

Swing Dash has built an initial prototype for a bespoke live-streaming platform that is tailored to the needs of their customers. In order to unlock the next stage of growth, Swing Dash will build a fully functional version of this platform that seamlessly ties together the capabilities of the physical studio and the ability to broadcast directly to an audience. This platform will allow the company to build upon their existing success by providing customers with more control over their livestream and giving them more opportunity to grow a local and online audience.